Cost reduction of composite Flettner rotors for thrust augmentation on ocean going bulk carriers in preparation for volume production supply chain.

Investigation of the use of alternative materials and methods in the construction of composite
rotors for thrust augmentation of ocean going bulk carriers, with the aim of minimizing cost,
improving health and safety during manufacture and designing for the use of mechanized
methods of manufacture.